Demonstration of Swept Beam Antennas for Coverage and Cell-Edge Capacity Enhancement in an Operational 4G / 5G Cellular Testbed Network

**The Problem**

In today's digital world, being "always connected" has become an absolute necessity. It implies "anywhere reliable coverage and sufficient capacity for voice and data". Coverage can be improved by placing more mobile masts, increasing their heights , and radiating with more power, but these have detrimental impacts on the environment resulting in more interference, more electromagnetic pollution, and an increase in the capital/operational cost. Thus, even in dense urban areas, there are almost always coverage dead-spots. The coverage problem gets more severe at the geographic boundaries of cells due to overlapping illumination by antennas of neighbouring cells, commonly referred to as the cell-edge problem.

**The Solution**

In our earlier published work \[1\], we showed by means of simulations that the cell-edge problem gets resolved to a great extent by allowing the cells to start sweeping (like a spinning radar) in the azimuth plane over 360 degrees or part thereof . This allows the existing radiated electromagnetic waves to illuminate all areas of the cell alike resulting in more uniform coverage and capacity distribution without increasing more transmit power.

**Who are the Potential Customers**

Mobile Cellular Operators and Antenna Manufacturing Vendors

**Phase-1 Initial Demonstration**

In the Phase-1 of Future Telecommunications Challenge, we demonstrated the concept of cell-sweeping at TRL 4 - 6 by means of swept-beam antennas on a single 4G site with a single attached user at University of Surrey's 4G cellular testbed and achieved significant gains in cell-edge capacity.

**Phase-2 Demonstration Towards Commercialization**

In the Phase-2 of Future Telecommunications Challenge, we are aiming to demonstrate multiple solutions to achieve cell-sweeping at TRL7 for both 4G and 5G networks in an operational environment with multiple users on multiple sites so that performance can be assessed with realistic interference environment and with handover occurring across multiple sites due to sweeping beams. This will provide a true assessment of the innovation's potential for commercialization.

**Expected Outcomes**

Apart from feasibility demonstrations, a **Commercialization Plan** will be produced. It is also anticipated that an MNO will take the innovation further and implement in their **live mobile network** at a low risk site for a couple of weeks for evaluation in a real network environment.

\[1\] R. Borralho, A. Quddus, A. Mohamed, P. Vieira, R. Tafazolli, "Coverage and Data Rate Analysis for a Novel Cell-Sweeping based RAN Deployment", IEEE Transactions on Wireless Communications, vol. 23, no. 1, pp. 217 - 230, May. 2023\.